Exploring potential dietary public health policy responses to ultra-processed foods

Exploring present evidence of association between high consumption of ultra-processed foods (UPF) and increased risk of health concerns/diseases such as obesity and cardiovascular disease.